Autonomous Charging For Efficient & Safe Vehicle Charging In Fleet Depots And On-Street (Public)

IPFT is developing autonomous electric vehicle charging solutions for applications across the transport system (surface transport, aviation, maritime). Autonomous charging technology addresses many of the challenges of charging battery electric vehicles, and is an enabling technology for Mobility-as-a-Service (MaaS), EV car clubs and Vehicle to Grid (V2G) which have further environmental and economic benefits, including supporting better integration of intermittent renewable energy generation. In this project, we propose to study and outline the adaptation of our technology for applications where we see potential for early adoption at scale. We will focus our Phase 1 study and Phase 2 trials on charging fleets of LCVs in fleet depots and specific use cases in public charging to alleviate needs and concerns arisen as a result of the pandemic. We will implement Phase 1 in close consultation with the parties who have expressed support and offered to host Phase 2 trials.